iGrowing DC based Smart Growing System (iSGS)

iGrowing and their partners Extreme Low Energy and Plant Raisers Ltd have developed an innovative smart growing system which has significantly reduced energy demand and is compatible with renewable energy solutions including solar panels and battery storage allowing off-grid solutions in remote areas. It has the potential to revolutionise crop growing in the UK, the West and globally. This project tests the system against industry standard LED growing systems, such as those used in vertical farms, and conventional glasshouse growing, to evidence power saving and improved growing performance. The project is timely, ensuring that the UK can become more self-sufficient in food production in a period when Brexit requires reduced reliance on EU imports and the impact of coronavirus has led to reduced food production and harvesting capacity.